Women in the Ledger Stones: New Histories at Newcastle Cathedral

This PhD seeks to re-establish the voices of a middling class of woman in the seventeenth and eighteenth centuries, using Newcastle Cathedral's ledger stones as a starting point into a deeper investigation of their lives. Many of the ledger stones at the Cathedral have very little information on the women compared to their male counterparts, where they are often referred to simply as "his wife", sometimes without even a date of death. This thesis would investigate the women named in the ledger stones to show the lives they lived were vibrant and unique, and that they were key figures in Newcastle life.